University of Portsmouth and TGA Industries Limited

To embed new analogue electronics and interfacing capability, manufacturing and production processes within 'Gems Sensors and Controls' to optimise modelling, design and control of new intelligent level and pressure sensors and controllers.